Optimising Triggers and Jet Reconstruction for Higgs Measurement with the ATLAS

The measurement of Higgs production and decay to hadronic final states is of crucial importance in measuring the Higgs coupling to fermions, in particular to bottom and top quarks. To maximize the potential reach of the ATLAS detector using data gathered in Run 2 if the LHC schedule, Daniel Kelsey will develop new techniques for identifying and reconstructing complex final states of Higgs decays against vast background processes that leave similar signatures in the ATLAS detector.